Otze - Coding Research Application

Otze is an online searchable database of funding opportunities available to nonprofit organisations. The open data contained in the database is gathered mainly from online sources. The application to the Technology Strategy Board was to fund the development of new and improved processes for gathering, classifying and uploading data to the database. These developments will improve the efficiency and reduce the time and resources required to upload data, thereby allowing Otze to be offered at a more affordable rate to nonprofit organisations.